A new generation of lightweight high-performance, high efficiency, planar transformers for the renewable energy, hybrid automotive, aerospace, defence and mass passenger transit industries

As part of the drive to improve energy efficiency, the aim of this research project is to create a new generation
of lightweight high-performance, high-efficiency, planar transformers for the renewable energy, hybrid
automotive, aerospace, defence and mass passenger transit industries.
Planar transformers are smaller (on average a fifth of the size), lighter (on average a tenth of the weight) and
more efficient (approx. 99% versus 92%) than conventional 'wire-wound' transformers. In particular, as well
as being electrically more efficient, they also enable any form of transportation to be yet more efficient due to
the significant weight advantage they provide. Accordingly planar transformers are especially sought after in
electric/hybrid vehicles, mass transit, aerospace and military applications.
Himag Solutions is the world's second largest designer and manufacturer of planar transformers, with only two
real competitors based in Israel and USA. We use a mixture of copper and PCB technology in our planar
transformer products, and manufacture mainly components which are then used in high-frequency power
supply applications. Additional applications include: battery charging for electric vehicles, telecom rectifiers,
medical equipment, induction heating/charging and welding equipment.